An Enhanced Artificial Intelligence Breast MRI Scanning System (IntelliScan)

"Breast cancer is the most common type of cancer in women worldwide, with nearly 1.7 million new cases diagnosed in 2015 (second most common cancer overall). This represents about 12% of all new cancer cases and 25% of all cancers in women. According to the World Health Organisation (Global Heath Estimates 2013), over 50% of breast cancer cases and 42% of deaths occur in developed countries. This includes the UK, where one in 5 cases of breast cancer results in a fatality.

This project therefore seeks to develop INTELLISCAN, an Artificial Intelligence, machine learning enhanced breast MRI scanning system for use as a highly efficient, more accurate breast cancer screening tool. Our technology applies computer based image processing to deliver improved, instant, automated anomaly detection of breast MRI scans. "